Novel high power EV charging system for fleets, HGVs and public charging

EVC PowerTech is creating a rapid electric vehicle charging solution that is focused around the needs of businesses charging entire fleets of vehicles including buses and HGVs as well as cars and vans. We are doing this by evaluating the feasibility to create a single site-wide charger that can charge up to 24 vehicles simultaneously.

By centralising the charger, we streamline power management, optimise the charge time for each vehicle and provide consistency of power delivery. It also makes it easy to upgrade the site as demand grows, with battery storage, more charging points or higher performance.